Expanding the Growth-Mindset-Of-Opportunity Intervention to Create Better Opportunities in the South West

Challenge and Context
This research addresses a crucial yet overlooked challenge: Even with a 4-year Bachelor’s degree, university graduates from lower socioeconomic status (SES) backgrounds face barriers to employment and upward mobility upon entering the workforce. This trend is pronounced in the South West due to a dearth of upwardly mobile, high-paying postgraduate job opportunities, compared to elsewhere in the UK (e.g., Sim & Major, 2022). By contrast, higher-SES university graduates have more financial and social resources to facilitate good opportunities or relocate to opportunity-rich places, thus improving their professional and economic prospects (Wielgoszewska, 2018).
Rooted in decades of research on mindsets and implicit theories (Dweck, 2011; O’Keefe et al., 2023), and “wise” interventions (Walton & Wilson, 2018), we developed a novel growth-mindset-of-opportunity intervention—which fosters the belief that opportunities in life are not fixed but changeable—to help recent graduates cultivate better employment opportunities in the South West. The details of the intervention materials were co-created with beneficiaries to ensure they were representative of diverse voices and lived experiences, appropriate to place and context, as well as effective in communicating the growth-mindset-of-opportunity message.
Through the follow-on project, we will conduct long-term evaluations of this intervention, examine the generalisability of its effects on key outcomes like employment status and mobility, long-term work plans, and potential contributions to the economy and innovation. We will also perform knowledge exchange activities to deliver actionable recommendations and advance scientific literatures. In doing so, we aim to reduce place-based socioeconomic inequalities while increasing contributions to local economic growth and innovation.
Aims and Objectives
We will build on our existing EDF project, which launched an initial evaluation of the intervention among 2024 university graduates primarily from the University of Exeter. In the follow-on project, we will extend our intervention in several key ways.
First, we will conduct a new randomised controlled field experiment evaluating the intervention among 2025 graduates across multiple universities in the South West. Extending to other universities is critical to revealing how effects generalise to graduates of other institutions, such as those outside the Russell Group. This additional field experiment also boosts our total sample size for evaluating the intervention (i.e., through analyses combining the 2024 and 2025 cohorts), allowing detection of smaller effects and new moderators or boundary conditions.
Second, we will conduct a longer-term evaluation of our 2024 intervention by following up with participants two years later—critical for examining new outcomes likely to only emerge after longer periods, and evaluating the sustainability of the intervention’s effects across multiple years.
Third, to spread awareness of the intervention and guide policy recommendations for reducing socioeconomic inequities in the South West, we will engage in knowledge sharing activities, including a workshop with other universities and presenting at a prominent conference attended by leaders in social science and policy. We will focus on how to promote a growth-mindset-of-opportunity among future graduating students, and foster future collaborations to deliver the intervention on a broader scale.
Applications and Benefits
Our growth-mindset-of-opportunity intervention seeks to improve occupational and economic opportunities overall, with a pronounced benefit for people from lower socioeconomic backgrounds. The intervention holds the potential for significant broader impact due to its low cost, brief duration, and scalability through online platforms. The findings will inform policy recommendations and contribute valuable insights across multiple disciplines.